A National Scale Model of Green Infrastructure for Water Resources

Can green infrastructure form part of a water resources plan? How can we evaluate where the most impact from new wetlands and forests can be made? How robust are these 'natural water retention methods' (NWRM) to climate change? How much will they cost in comparison to conventional methods?

These questions are currently being answered in a local context, with case studies and pilot projects well established and their outputs understood. At the national scale there has been far less work done. No model has taken the outputs of individual NWRM and formed a generalised approach which can be used to identify the costs and benefits of a range of options for new NWRM across Great Britain and mapped solutions in financial and carbon terms.

This work builds on existing expertise on water resource systems modelling planning within the Oxford research group and uses the existing knowledge of project partners.

The main steps in our project are:
1. Explore the knowledge of our project partners on NWRM. We will host discussions on the sites where NWRM has been used and record the accounts of how these schemes have been developed through interviewing expert project partners. We will ask about:
-The cost of building, the time taken to develop the sites, and the operational costs.
-The impacts that they noticed or monitored on local rivers
We will compare the answers we are given with information from reports from elsewhere in the world.

2. Using this information we will make a model of the effects of NWRM on water. This will involve looking at what information on each NWRM can tell us about what the impact on water resources is going to be.

3. Having made a model of individual NWRM, we will apply this to our existing model of water resources for mainland Great Britain. This determines future available supplies and demands for each water resource zone, the management units for water resources.

4. We will investigate how climate change and population will affect the answers from Objective 3, and look at other uncertain factors such as how energy and industry demand for water might change and what happens if people use less water in future.

5. We will work with our partners throughout the project to develop practical and useful reports on our work.

Potential impact
Evidence for NWRM

Evidence will be provided of the value of Natural Water Retention Measures (NWRM) at the national scale. Defra will be supported in their appraisal of the viability of the role of NWRM in future water resource infrastructure planning. This work fits well within the specified Defra requirement to develop 'systematic approaches to innovation in relation to green infrastructure including improving our strategic understanding of the opportunities and constraints' (Defra, Natural England and the JNCC offer to Collaborate on the Green Infrastructure Call), as pertains to drought and water resource planning. As pressure increases on UK water resources and conflict arises between ecosystems and requirement for new water infrastructure, an understanding of the strategic value of catchment based strategies for water resources becomes urgent. This project will contribute significantly to the ongoing discussion around NWRM and allow a range of stakeholders to shape the critical modelling work on which the resulting evidence will rely. As a user-driven innovation project, integration with the expectations and requirements of the project partners is essential. This maximises the potential for impact in the future work of the end users and the wider stakeholder community.

Contribution to UK and Partner Expertise in NWRM

Our collaboration with consultants Amec Foster Wheeler will allow them to further develop their expertise in NWRM including identification of NWRM opportunities, modelling of site specific NWRM, first-hand understanding of our modelling work and model outcomes, immediate access to our evidence base and engagement with the NWRM community. New opportunities to contribute to NWRM may emerge as a result of the evidence created. In establishing the UK as an innovation leader in NWRM, UK consultancies will be well placed to access emerging opportunities for NWRM development in the EU and further afield.

Mobilisation of existing UK research on NWRM and water resources

This work will allow research partners and stakeholders with expertise in site-specific NWRM to work with water resource specialists at the host organisation to integrate their existing work with an existing water resource model. This will facilitate communication between the NWRM and water resource communities and allow challenges to future implementation of NWRM to be identified. Through establishing our model as a focus for discussion of the future potential of NWRM we will build partnerships which will result in future research and innovation work, with long term impact for NWRM and water planning.

The wider community

Beyond project partners this work will benefit stakeholders in water planning and NWRM, including increased options for water resource planning for water companies, potential for reduced bills and increased security of supply for water company customers, multiple benefits to those living near sites of future NWRM including amenity value, health benefits and local tourism revenue and benefits to ecosystems through the expansion of green spaces.